Bizplan.ai

Bizplan combines cutting-edge technology with practical business applications, representing an exciting development in the field of natural language processing and machine learning. It leverages the power of Artificial Intelligence (AI) and Machine Learning (ML) to automate the creation of business documents for startups. Our tool will enable users to input natural language and generate professional-quality documents such as business plans, pitch decks, and financial projections. This will save entrepreneurs valuable time and reduce the need for costly consultants or legal professionals.